PhD - Improving Machining Productivity Using Inerters

Tuned Inerter Dampers (TIDs) are an exciting new approach to vibration control, that have not yet seen application within a machining context. Inerters are devices that generate a force proportional to the relative acceleration across the device. This is in contrast to a pure mass, where the force is proportional to absolute acceleration. Inerter-based devices such as TIDs can be more lightweight when compared to classical tuned mass dampers. This is particularly relevant to machining applications, because they could be more readily deployed on machine beds, columns, boring bars, or robots. All of these suffer from having payload and space limitations, which justifies the need for compact and lightweight methods for vibration control. Meanwhile, vibration control is a key technology that enables high productivity in machining, due to the constraints imposed by forced and self-excited vibration (e.g. chatter).

Consequently this project seeks to develop a tuned inerter damper that is suitable for use in machining applications. The objectives are:
1) assess the feasibility of tuning inerters using magnetorheological fluids as the operating medium, thereby proposing the concept of a semi-active inerter.
2) develop device sizing and design rules for semi-active inerters
3) experimentally validate the model and design procedures
4) assess the suitability for using the device for suppression of undesirable vibrations during machining, such as chatter.

Potential impact
Novel, high-speed machining processes are central to the UK's economic vision with respect to manufacturing, and in particular high value manufacturing.

The Centre for Doctoral Training in Machining Science will provide trained individuals with skills and expertise at the forefront of knowledge in machining science to the labour market. In doing so, it will address a key skills gap in the High Value Manufacturing supply chain. In supporting the manufacturing sector in the UK the centre will deliver societal impact through job and wealth creation. Meanwhile, the outreach activities will aim to attract more widely skilled individuals into manufacturing.

Industrial impact is central to the training programme. All research engineers undertake doctoral training in conjunction with a sponsoring industrial company, which also provides the context for their research work. In some cases this context will reflect current manufacturing problems, and in other cases will consider future machining processes with respect to a company's technology roadmap and capability acquisition. Collaborating industrial companies will therefore receive machining science solutions to industrial problems investigated through the centre. Research engineers undertake their projects in close partnership with their sponsor, and ultimately they implement their research in an industrial context. In order to maximise this impact, training is provided in communication, dissemination and implementation, alongside research skills.

Our industrial partners consider the doctoral training programme as a mechanism through which to develop technical leaders within their organisations. As they move beyond their doctoral research into employment in industry, research engineers will have the opportunity to apply their machining science and industrial project co-ordination skills to solve manufacturing problems beyond the scope of their initial training project. As they embark on their professional careers, the Centre's graduates will have the skills and expertise to underpin manufacturing initiatives such as the re-emergence of the nuclear energy supply chain, where machining of single, long lead-time, high-cost castings is critical.

Longer term and on a broader level, as our alumni develop into leaders, they will also have organisational, cultural, and technical impacts on industry through the teams they create and mentor. This will have a wider industry impact wider industry as these individuals move around the labour market, stimulating the uptake of advanced machining science.

The centre will be based in the Advanced Manufacturing Research Centre (AMRC), itself a showcase for the resurgence in UK manufacturing capability. Through the Doctoral Centre's location, research engineers will contribute to outreach and engagement activities in the AMRC, with the aim of further attracting skilled individuals at all levels into the UK manufacturing sector.